Measuring Human Traffic Flow Across Cities using Doppler Radar

The project is a feasibility study to assess to viability of various low cost motion detection modules embedded in small easily deployable smart sensors as a means to anonymously and accurately monitor crowd flow and measure crowd numbers across a specified location. We will work in partnership with the National Physical Laboratory to design, test and develop a sensor, supported by cutting edge machine learning algorithms and probabilistic inference modelling methodologies capable of achieving our ambitious and wide reaching business goals. If successful, the impact to our customers and the wider urban society will be dramatic and would enable the creation of a whole host of new smart city services.